An alternative approach to poverty and income inequality through the implementation of a multi-sectoral model

My studies in philosophy, politics and economics have exposed me to areas of studies such as conceptions of modernity, strategies of economic development, political economy, Discourse, Econometrics, etc. These subjects have enabled me to achieve the foundations to understand some aspects of the matters close to my heart, however, a PhD would offer me a set of specialised skills and tools not yet provided by my current professional and academic development. My academic and professional aspirations are focused on being able to research, formulate and exercise social economic models that focus in the interaction between the public, profit and non-profitable organisations in order to promote or encourage more just economic and social policies, alongside projects for social development. In this journey, I would like first to formulate and apply such social economic models within in the UK for two main reasons. Firstly, being embraced by the UK has enabled with the opportunity to actualize, both my academic and professional potential, consequently, I would like to be able to offer something back to the UK through the means of my academic research and professional career. The UK, being a developed country and the current decision to leave the European Union, offers desirables conditions for the research, development and exercising of the social economic models which I intend to research in my academic career. Once I have been able to achieve some of these aspects within the UK I would like to transfer some of the research and experience gained to Colombian by the creation of self-sustainable projects which promote social and economic growth within the most deprived areas. I believe that justice in the current world we live in can be achieved through Multi-sectoral approach, in other words, the cooperation of three main sectors of society, which are social-entrepreneurship, commercial- entrepreneurship and government or the public sector. During my work with Fresh Beginnings during 2015-16 I was able to observe the important role a non-profit organisation could have with the needs of a group of individuals by creating a bridge between different sectors thus inspiring the desire to pursue a PhD on poverty and income inequality on a post Brexit era. One of the main concerns of the UK leaving the EU is the impact on the economy, especially in poverty and income inequality. As the levels of social issues, such as homelessness, foodbanks, poverty and others increase, while funding available to tackle these issues decreases the UK faces the challenge to meet more social needs with fewer resources. The interdisciplinary PhD aims to offer a multi-sectoral approach to poverty and income inequality on a post Brexit era, by looking at the potential impact of Brexit on poverty and income inequality, while also observing the cooperative behaviour between commercial entrepreneurship or profit-driven organisation, social entrepreneurship and the government. Thus, concentrating on social entrepreneurship as a vehicle for optimising connectivity and policy voice between the social entrepreneurship, commercial entrepreneurship, government and the beneficiary. Optimising social entrepreneurship must be evaluated by the process of determining the mission effectiveness of the social entrepreneurship using the Dynamic Capabilities Theory and Resource-Based Theory. The combination of these theories will enable the formulation of mission effectiveness and in consequence the optimization of social entrepreneurship. The PhD will aim to offer an alternative approach to poverty and income inequality through the implementation of a multi-sectoral model where an Optimised Social Entrepreneurship is used as a vehicle to tackle poverty and income inequality, while assuring that optimised social entrepreneurship offers high-quality services, effectively meeting specific social needs in conjunction with maximising government's resources in an era of limited funding.